An Innovative data classification engine utilising AI that can increase the productivity of data scientists by 100%.

Analysts within the NHS currently struggle with disparate, messy and incoherent data and the status quo is manual curation. METADATAWORKS is a rapidly growing UK SME specialising in healthcare informatics, and currently developing an AI data classification engine that doubles the productivity of data scientists. METADATAWORKS will have the first metadata classification engine trained on data from UK healthcare datasets. This offers potential savings of £0.5M per year, in addition to enhancing policy-making by offering improved data. Founded by Adam and David Milward, METADATAWORKS promises to generate a year-five post-project revenue of £20M.